Wild Working Beta Project

The mission of Wild Working is to empower creative remote workers to embrace the great outdoors as their office, fostering creativity and well-being. Through our platform and community, we are shaping a future where people and work flourish amidst the beauty and serenity of nature.

Wild Working is a mobile app that allows users to log, search and share ideal wild working locations. Search/content features include:

* By location type
* Rated by 3 essential criteria voted for by our survey respondents
* User generated images and descriptions
* Ability for users to keep their locations private or share with the wild working community
* Access to the Wild Working blog providing guidance and top tips on working outdoors

Our USP is that we're the only solution that enables creative remote workers to find their ideal nature based working locations based on user generated content.

This project will allow us to move from proof of concept to a beta tested protype / validated MVP and will create new IP, scalable new revenue streams and a step change our current business model. We will undertake further market assessment, inluding demand from hosts locations (rural co-working, campsites etc.) to pay for listings, UX Design and Testing, a Technical Audit and Test/Build of the beta prototype.

We aim to benefit the wider creative cluster in the region/England by empowering more creatives to embrace the great outdoors as their office, which is shown to boost creativity, productivity and wellbeing; by increasing the visibility and uptake of rural creative co-working & rural work retreat locations and promoting the region's beauty spots (e.g. Peak District) to creatives nationwide as a destination for work and play.